Water resilience while preventing food spoilage: Electrolysed water

In my master's programme, I focused on the application of bacteria in biotechnological
processes. I am therefore experienced in both cultivating and engineering microbial strains. My
research for my master's thesis further provided me with experience in the analysis of
microbial cultures. This included genome sequencing and fluorescence based methods, such as
fluorescence microscopy and flow cytometry. I am therefore confident that I can bring the
required microbiological expertise to this project.
The training that I received during my bachelor in biochemistry provided me with a thorough
knowledge of organic chemistry as well as metabolic pathways in cellular systems. I believe
this will be very useful to further understand the mechanisms of the antimicrobial effects of
electrolysed water.
Additionally, I have always been interested in broadening my knowledge in different disciplines.
For instance, I learned about the different ways of maintaining food safety in a lecture during
my exchange semester in Belgium. I also have an insight into engineering solutions from a
course on bacterial biotechnology. This course focused on the application of bacteria in the
waste water treatment sector, and covered different reactor designs as well as calculating
yields and flow rates. Therefore, I am eager to contribute to this cross-disciplinary research
project and to deepen my knowledge in the different fields.